Fourier Transform - Studio Audio Processing, Live

Fourier Audio is developing a revolutionary new live audio processing platform: Fourier Transform. Transform gives live sound engineers access to the same software audio plugins that Studio engineers have had for years, in a platform that delivers the fast-paced workflow with the rock-solid reliability that is required in a live environment. Transform finally gives live engineers access to the full breadth of software audio plugins, freeing them to use the best tools available to unleash their creativity without compromise.